Developing new microbe-derived fungicides against potato late blight

Modern farming relies heavily on synthetic pesticides to secure crop yields. Synthetic fungicides come with environmental and health risks and are failing due to development of resistance. Treatment typically requires 1-5 applications per season, repeating at 10-14 day intervals during high risk periods. Potato late blight is the UK's most demanding plant pathogen requiring up to 20 treatments, resulting in 1.2 kilotonnes of product being sprayed on UK fields every year.

Late blight is caused by _Phytophthora infestans_: an oomycete pathogen that thrives in wet conditions and is rapidly developing resistance against existing fungicide solutions. Today, all fungicides against the disease are either single-site active ingredients at risk of resistance build-up or multi-site agents at risk of regulator removal. New effective, safer and greener active ingredients are therefore urgently needed to build the future blight protection pipeline.

At Bactobio, we use breakthroughs in next-generation sequencing, engineering biology, and machine learning to culture previously unculturable microbes and screen them for new solutions. Our bioactivity-guided approach is unique and differentiated from major competitors, accelerating our search for new fungicides. Our work against the wheat pathogen _Zymoseptoria tritici_ has already yielded hits with positive _in planta_ data.

In this project we aim to exploit our exclusive access to a rich bioresource of unexplored microbes to discover new bio-derived fungicides against potato blight and test these for _in planta_ efficacy. Together, we aim to secure future food security, reduce environmental impact of disease management, slow the spread of disease resistance and protect the economic viability of potato farming in the UK.